Enhancing practices through smart fast moving consumer goods

The project aims to explore the use of computational methods for personal data visualization. Unilever is a producer of fast-moving consumer goods. As digital sensing becomes increasingly commonplace in consumer products, for example with wearable devices and smart appliances, being able to show the user the data that relates to their own everyday activities with products offers interesting research challenges. Developing effective visualisation methods for this class of data including structuring the interaction with the user is a highly relevant scientific requirement when linked to digital sensing opportunities. The work relates to two Research Areas: (i) Human-Computer Interaction, in the development of novel data interfaces, and for personal data domains, the consideration of social, ethical and human aspects. (ii) Graphics and Visualisation, for visualisation of information and manipulation of visual content.